Teesside University and Sylatech Limited KTP 23_24 R5

To develop several novel digital models for accurately simulating heat transfer to minimise stress and distortion of aluminium parts due to the thermal loading during dip-brazing in a molten salt bath. To develop a strategic, operational plan for aluminium dip-brazing in molten salt to minimise energy costs.